University of Oxford and Atamate Limited

To deliver advanced holistic control of building services. State-of-the-art machine learning will integrate sensor data and observed usage patterns for service control to lower the environmental impact, reduce operational cost, and improve comfort and security.